BBSRC iCase - Development of an automated, high-resolution analysis pipeline for bacterial peptidoglycan structural analyses

This project will build on our preliminary work to develop a novel pipeline for PG structure analysis that combines high mass accuracy LC-MS/MS and automated analysis of fragmentation spectra.